AI for Mass Model Automation: Phase 2

**BUSINESS CHALLENGE:** Detailed transport models are critical for supporting infrastructure investment and increasingly help local authorities understand their actions to decarbonise transport. However, transport models are expensive and time consuming to build. Production inefficiency places a sizeable constraint on progress, hindering organisations that wish to test new interventions/infrastructure or monitor their effects.

**PROJECT GOAL:** Our vision is to use AI to address current manual approaches and develop an end-to-end pipeline for full model automation. We aim to develop a system that delivers a first-of-its-kind model, meeting relevant industry benchmarks essential to achieving industry acceptance. We will work closely with users throughout the project to ensure AI is used to address clear user needs. This project focuses on the transport demand modelling stage and builds on feasibility work in Phase 1\. In particular, Phase 2 undertakes more detailed calibration of the demand modelling stage, using AI to in-fill/process/recommend key data gaps.